Proto-Policy

Proto-policy is a three month pilot project running from June to August 2015, which aims to investigate how 'design fictions' -provocative visual texts (artefacts, images, films) that materialise scenarios about, or provide clues to, future ways of living-can be used to help politicians and community groups imagine the future implications of policy initiatives in creative ways.

Proto-policy is part of the Arts & Humanities Research Council-funded project ProtoPublics, which aims to support researchers and community partners to become active participants in 'crafting new services, experiences, projects and policies that address contemporary issues' (http://protopublics.org/). For the purposes of this pilot, Proto-policy will focus on issues of ageing in place (people remaining in their homes rather than move to institutional facilities) and isolation.

Imagining alternative ways of living in old age has become a cultural preoccupation, hence the extraordinary popular success of the 'The Best Exotic Marigold Hotel', yet talking to older people about the future (particularly the 'older old', those aged 80+) is virtually taboo. This project uses design fictions to address that taboo by inviting older people to imagine and, with the assistance of a designer, create visual texts (artefacts, images, films) that materialise scenarios, or provide clues to, future ways of living in compelling ways.

Proto-policy will run a series of creative workshops with residents in Miners Court, an assisted-care housing complex in Redruth Cornwall, and the second with elders living in their own homes in Lancaster (in conjunction with Age UK Lancaster), respond to the 'Ageing in Place' policy agenda by co-creating future design fictions that envisage what a future of 'flexible living' - a third space that has the benefits of independent living without the downsides of loneliness, fear and vulnerability - might look like. These would be shared with politicians in a 'design fiction provocation' event to be held in Westminster in order to help negotiate political questions.

Through its project partners, the All-Party Parliamentary Design and Innovation Group (APDIG) and Age UK, this project seeks to build a shared understanding of the constraints and opportunities of political issues around Ageing in Place and loneliness through design fictions. The APDIG is a cross-party coalition of parliamentarians and design sector organisations that works to develop new design policy ideas and critique existing government decision-making around design.

Potential impact
Impact is embedded throughout the project activities and the community/politician engagements themselves. Politicians may come to understand the implications of a policy idea differently; community and interest groups may feel that their voices have been heard in a different way - and they may also themselves have been brought to a different view about both the issue in question, and the political institutions they interact with through the process. In terms of learning beyond the immediate context of the engagements, with a new Parliament, it is hoped that politicians will be at this moment in time more receptive to new and different ideas about engaging with a wider public, and therefore findings delivered through the APDIG will find a political audience. An APDIG policy paper to outline the project will build on previous publications exploring how design can be better used in policymaking, the most substantial being Restarting Britain 2: Design and Public Services (2012). An articulation of the specific and potential contribution of design fictions in this context will also provide new knowledge and understandings for the academic community in design and also political science. Dissemination through Age UK's national network will raise awareness and interest on the potential of social design helping charities, organisations and community groups in promoting the ageing, as well as other agendas of policy interest to politicians and political audiences.